University of Strathclyde and The Glass Scribe International Limited

To embed control system and software development knowledge, underpinning the commercialisation of a novel mask manufacturing technology for the commercial glass engraving industry.